AMarineIB - Bioprocessing of sustainable marine resources for the production of high value chemicals.

The MarineIB Project is an industrially focused study to assess the technical and commercial feasibility of developing a new product for the industrial fermentation market. Marine Bioproducts (MB), a Norwegian based SME have the capability to tailor the production of a peptone, derived from fresh atlantic salmon tissue, specifically for fermentation applications. Whilst there are a number of established peptones in the market, the number derived from marine resources are extremely limited with little supporting performance information. Through the MarineIB experimental programme MarineBioproducts and the Centre for Process Innovation aim to determine the value of MB salmon peptone to the market.
This study is seen as the first step towards achieving the joint UK/ Norway vision of an integrated marine based biorefinery to maximise the value of marine resources.